Green Industrial Futures in the Steel Industry

The requirement to assess, account for, and disclose carbon / greenhouse gas emissions and
other broader sustainability criteria is increasingly a factor in many aspects relating
directly to Tata Steel's operations, products & markets and policy related activities. Although there are many broad methods, none are ideal and no one method is working well across all sectors of industry, leading to significant challenges.

The objectives of the PhD are:
- To deepen the understanding of and influence the development of relevant methodologies for the assessment of sustainability criteria, in particular related to industrial decarbonisation.

- To ensure such approaches are robust and credible, incorporating a whole life cycle approach and, to the greatest extent possible, harmonised and interoperable between various relevant initiatives.

- To build and create appropriate spatial and temporal models for the steel industry, including, e.g.: Temporal modelling in sustainability assessment, including exploring and identifying the role of credit-based methodologies in LCA as we approach 2050; o temporal modelling for the circular economy within the steel industry, for example, how the benefits/impacts of long and short lifetime CCU products can be accounted for.

- Create case studies including the social aspect of steel use,
uptake, cost, and wider acceptability of use and production etc - exploring social LCA or a wider social science-based embedding technique.

- Create a working framework for Tata Steel with fully harmonized case studies across the industry